Application to show compliance with Site Operating Procedures with contact tracing in the Construction Industry

EMSOL's mission is to help our customers take steps every day to make a lasting difference in reducing the impact on our health and well being. As such the EMSOL system empowers organisations to take specific actions for improving the local environment. This is through targeted air, noise pollution and contractor activity identification which benefits the communities our customers operate in.

In cooperation with two leading organisations in the Construction industry EMSOL is rapidly developing and testing a method for monitoring and managing all site-based workforce for social distancing evidence and infection tracing notifications.

The key benefits for the Construction industry include:

* Getting team members back to work quickly and safely
* Restarting paused projects
* Providing clear evidence of adherence (or not) to Site Operating Procedures
* Rapid actionable infection tracing
* Improved employee acquisition and retention
* Reduced risk for all companies associated with any site
* As UK Government guidelines change the system can adapt to the new guidelines
* Footfall traffic planning for reduced congestion at site pinch points
* Focusing limited resources like cleaning teams on the highest traffic areas such as specific bathrooms, doorways, lifts, canteen etc
* Increase worker productivity, especially as new social distance governance, applies